Robotic Operations for Optimised Tree-planting

The Robotic Operations for Optimised Tree-planting (ROOT) project seeks to develop an end-to-end method of mechanised tree-planting and establishment. This will be achieved through the development of a proto-type mechanised single-row tree planter, which will plant a 1.2ha woodland in Nottinghamshire. This new woodland will be digitally mapped and managed with remotely controlled equipment developed by the project.

Through developing an innovative planting methodology and data collection and management system, the project will significantly reduce tree failure rates and give large institutional investors better visibility of their investments into British agricultural businesses. This will facilitate further investment into schemes such as Woodland Carbon Code (WCC) and Biodiversity Net Gain (BNG), which provide a valuable form of income for British farmers.